Loughborough University and Pick Everard

To incorporate advanced data analysis methods ito the IE2 data analytics platform so that social value impact can be demonstrated across an ongoing programme of construction-related professional consultancy services, and to inform strategic interventions to maximise that impact.